A creative and critical investigation into women in theatre

The idea for this research project has developed out of a year-long mixed methods research project into women in theatre I conducted with Sphinx Theatre Company. The quantitative and qualitative findings from my previous study were published in February 2020 in The Guardian newspaper - the study revealed continuing inequality for women in theatre and has been recently highlighted by The Guardian as leading the way and leading to arts organisation changes. The Arts Council of England also called this research "hugely important" and has used this research to inform policy changes. At present, the UK government is using this research to inform their plans to rebuild the arts post pandemic.
This research project seeks to build on my previous research by investigating how playwriting can be used to help with gender equality in theatre. Academics Lally with Miller (2012), Miller (2014), Hayes (2018) and Haining and Heim (2019), amongst others, have highlighted issues of the stage being traditionally a male space and raised the need for further investigation into how female playwrights can help reconceptualise this place, eg. the male story is often seen as the norm/universal whilst a story with a female protagonist is often seen as women's niche. In the UK, Vicky Featherstone, the Artistic Director of the Royal Court Theatre in London has asked where are the female versions of work like King Lear or Death of a Salesman (Aston, 2017; Hutchison, 2015).
Much research on the pandemic has found gender inequality is likely to increase post-pandemic. My thesis will thus attempt to address the urgent issue of gender inequality in theatre via exploration of the possibilities of the cycle play, how it has been used in the past to give voice to unheard or under-represented voices, and how it could be used by female playwrights to give voice to underheard or under-represented female voices and help contribute to gender equality.